Microbunching Instability Suppression for Improved FEL Performance

Free Electron Lasers (FELs) are a fourth-generation light source capable of producing radiation
over a broad range of wavelengths, while producing femtosecond (10-15 second) pulses. This allows
researchers across several fields, from materials science to biology, to probe atomic scale structures
and dynamical processes with a high resolution. Development of brighter FELs with shorter pulse
durations allows these researchers to make much needed advancements in medicine, biology and
materials science.
As demand for brighter Free Electron Laser (FEL) X-rays increases, so does the need for high
quality electron beams and higher peak currents, however there are various effects which make
achieving these requirements difficult. Microbunching instability (MBI) and Coherent Synchrotron
Radiation (CSR) kicks are the effects which lead to increased emittance and decreased FEL
performance. This project will investigate microbunching instability and distorted CSR kicks
through a few aims, which will be summarised below.
CSR is a phenomena that takes place in dipoles where relativistic particles, such as electrons,
radiate coherently. When this radiation is absorbed by other particles in the bunch, there is a
redistribution of energy along the bunch. This leads to longitudinal slices of the bunch being offset
in the transverse coordinates, and therefore increased projected emittance. Currently there are some
CSR cancellation techniques used to minimise this effect, but these may be less effective if the CSR
kicks are distorted by dipoles in non-dispersive sections. The conditions which lead to distorted
CSR kicks will be investigated and the effectiveness of CSR cancellation techniques on distorted
kicks will be studied.
Microbunching instability arises from small initial energy modulations induced by CSR leading to
current density modulations (or microbunching) in the dispersive regions of a linear accelerator
(linac). A type of singularity known as caustics can be used to mathematically describe
microbunching dynamics. This project aims to obtain the first experimental measurements of
particle trajectory caustics in a linac, by designing an experiment to measure the evolution of
caustic-induced current spikes at MAX-IV, in Lund, Sweden. An investigation into the role of
threshold R56 on microbunching gain can also be made, as the relationship between the two is not
completely understood. Better understanding of CSR and microbunching instability, will allow us to
suppress the undesirable effects and preserve beam quality and ultimately allow for brighter FEL
sources.